Got Game - The Hip hop E-sports League

_Got Game_ is a digital media format where celebrities from rap, hip-hop and music compete in a head-to-head competitive video gaming tournament. _Got Game_ takes avid celebrity gamers and joins them up in a league competing against each other.

This is the chance to see your favourite MCs battle it out against each other playing classic games like Call of Duty, FIFA, Fortnite, NBA 2K, Tekken and Grand Theft Auto multiplayer. The series will open up a private world where hip-hop stars and celebrities are already playing each other or streaming their gaming via platforms like Twitch. The unscripted video gaming league will provide an opportunity for UK hip hop stars to engage with their fans in new ways via social media. For the audience they'll see and be able to engage with their favourite rappers in a new light.

_Got Game_ is produced by Crash Productions a digital first media production company and is supported by British Esports who support investment, education and business innovation in UK esports.